The study of elementary particle physics and their interactions - additonal capital equipment CMS

To provide additional state of the art instrumentation to monitor the beam conditions and instantaneous radiation levels in CMS to protect the sensitive tracking detectors.

To provide part of the required readout system to evaluate options for CMS Forward Calorimetry at the HL-LHC.

Potential impact
The deeper understanding of phenomena to be studied at the LHC will have repercussions for commercial manufacturers, the general public, and policy makers.